Academic Centre of Excellence in Cyber Security Research - University of Warwick

As the UK continues to make technological and social advances in an increasingly connected environment, there is a recognised need to make the UK more resilient to cyber-attacks. In recent years a number of high profile reports have highlighted the importance of the protection and promotion of the UK in the digital world. Over its five year lifetime the proposed Academic Centre of Excellence in Cyber Security Research at University of Warwick will enhance the quality and scale of cyber security research, enabling potential users of the research to identify the best cyber security research to meet their needs and help inform and develop a shared vision and aims among the UK cyber security community. The University of Warwick has a long history of undertaking research in what now falls under the umbrella of cyber security. The expertise and capability at Warwick provides critical mass, impact and research excellence which will provide insights and intelligence to inform future research priorities for cyber security. The Centre will bring together key researchers from a variety of disciplines, undertaking pure and applied research, to tackle some of the greatest challenges in cyber security.

Potential impact
The Academic Centre of Excellence in Cyber Security at the University of Warwick will contribute to societal and economic impact, especially for organisations within the UK, although we believe that our work will help secure cyber-physical systems in other countries, thereby offering a more secure ecosystem for the UK to trade and operate within. The benefits are listed below:

Industry and Government: As we continue to expand into a connected world, never has it been more important to ensure the security and resilience of these systems that are becoming a core part of our critical national infrastructure. We will ensure that we work closely with both industry and government, producing useful applied research and policy guidelines as well as pure research.

Law enforcement (LE) and intelligence agencies (IA): the requirement to secure cyber space, and the emphasis placed upon this by LE and IA is clear. Cyber crime is an increasing threat to society and business, and the strength of nation actors in cyber conflict requires an unprecedented level of protection. We will utilise our existing strong relationships with both communities to ensure maximum impact.

UK citizens the ACE will take UK citizens' rights very seriously. We will ensure that we work to protect the rights of citizens and aim to raise their trust in cyber-physical systems.